Space technology for oil spill response

The Gulf of Mexico oil spill shocked the oil and gas industry into undertaking a comprehensive study into how to improve global oil spill response. GeoCento is involved in providing an assessment of surveillance capabilities for global oil spill response as part of this study, and we anticipate a recommendation for a global oil spill response capability underpinned by effective multi satellite scheduling, acquisition and near real time distribution. We consider that the SatApps Catapult is well placed to develop such a capability based on technologies available within the Harwell cluster, including our own. We plan to carry out a study to assess how the satellite elements of a global oil spill response capability might be developed at the SatApps Catapult, leading to an important operational capability and customer base but leading also to potential additional clients for example in the security sector. The resulting technology would be key for the overall capability of the Catapult.